BIOSTUD: Decarbonising the Construction Industry via Development of a Novel, Bio-Composite, Carbon-Neutral Alternative to Light Gauge Steel Wall Studs

BIOSTUD: Helping Decarbonise the Construction Industry by Developing a Bio-Composite, Carbon-Neutral Alternative to Light Gauge Steel Wall Studs